Overcoming the lack of data standardisation within the logistics and warehousing industries using a contextually aware AI ecosystem

A key problem that is currently seen in the warehousing and logistics industries is that there is a lack of standardisation across the many different players, with each warehousing firm and delivery company using different software to manage their operations. Currently there is no or limited compatibility between these different software solutions. However, a common feature of all these software solutions is that they usually generate an automated email to the receiver once goods have been dispatched, including an estimated delivery date. However, the task of reviewing and scheduling these incoming deliveries by the receiver is a manual task.

The aim of this project is to reduce the administrative burden of the manual review and data entry of when deliveries are expected to arrive at warehouses. Knowing when deliveries are going to arrive is critical in ensuring warehouses and logistics businesses run at peak efficiencies. Unexpected deliveries are not only inconvenient but have a direct impact on schedules which can result in reduced productivity as well as reduced customer satisfaction as these often result in delays.

This project aims to overcome this lack of standardisation by using AI to read and interpret these dispatch emails then automatically create a schedule.

If this project is successful, it will lead to the possibility of reducing operational costs (e.g. fines) and improving productivity by significantly reducing the probability of unexpected goods arriving.